A neurocomputational framework of opportunity cost processing in human decision-making

Everyday, we often make decisions that involve considering the opportunity costs of actions not taken. Tonic dopamine signals in the basal ganglia are thought to encode opportunity costs by tracking the average reward of options available in our environment. However, the mechanisms underlying opportunity cost processing and its neural underpinnings are poorly understood. This project aims to better understand how opportunity costs are encoded in the brain, including how opportunity costs influence effort-based decision-making. The project will combine together computational modelling, ethological frameworks, neuroimaging and neuropsychopharmacology. The project involves six months learning reinforcement learning and computational modelling in Nottingham under the supervision of Prof. Mark Humphries. The remainder of the PhD will be spent at the University of Birmingham in the Motivation and Social Neuroscience (www.MSN-lab.com) lab of Prof. Apps as well as under the supervision of Dr. Ned Jenkinson, conducting experiments that test predictions from computational models using neuroimaging and psychopharmacological experiments in healthy adults. This project will give students a broad training and expertise in computational neuroscience, programming and experimental methods.